Flexifarm - Improving the Resilience of the Food System

FlexiFarm is a project aiming to increase the resilience of the important first link in the global food chain, primary growers. The COVID-19 pandemic has highlighted the need through empty shelves, shortages of food items, logistical issues, and staff shortages. Future largescale events, including leaving the EU, are already looming (plans for lorry parks at major UK ports have recently been announced), whilst Climate Change, zero-carbon farming and sustainable farming are forcing additional change. Additionally, UK farmers will need to adapt as the Basic Payments scheme is phased out and the Environmental Land Management scheme (ELMs) emerges. Farming is facing a perfect storm.

Today there are many suppliers of hardware, software applications, and data to farms, many of whom have excellent solutions. However, their solutions tend to either operate independently or at best interact on a one-to-one basis. Many suppliers have significant vested interests in maintaining the status quo, whilst the effect is costs increase and margins are squeezed -- all making farmers less able to adapt and therefore reducing the resilience of the food chain. To address these challenges, farms need modern digital infrastructure to operate efficiently and flexibly on an end-2-end basis, a whole farm management solution.

This project aims to address this through the development and trial of a new virtual farming platform, an integrated digital platform bringing together the best in the industry at the data level. We will link different hardware, software and data sources, focusing on end-2-end operational workflows. Working with one of the largest farming operations in East Anglia we will trial the platform to demonstrate the benefits, feeding findings back into its development. Initial focus will be on agrichemical operational management, carbon use, integrated job management, and monitoring sustainability and biodiversity.

Existing solutions providers in the market will benefit by being able to deliver additional value to existing clients, making sales to new ones, and focusing on their core value add. Farmers benefit with cost savings and a flexible strategic technology platform. The industry and the economy benefit by increasing the resilience of the food system in the context of Climate Change, the need for more sustainable farming, and increasing biodiversity.